Bath Spa University - AHRC - Impact Acceleration Account

An AHRC IAA will allow us to support a much broader range of staff with new research impact and achieve a step-change in our institutional impact culture. It will build on the investments that we have made in this area and complement our HEQR seed funding scheme. With limited recourse to other funding for reactive opportunities we believe there is significant research impact potential which we could maximise through the support of an IAA, particularly in the following areas:
-with and for the creative industries, with a focus on SMEs and micro businesses;
-place-based partnership approaches;
-tackling the United Nations' Sustainable Development Goals (SDGs)
An AHRC IAA will build upon an established base of research excellence in the AHRC's remit area at BSU including: Art and Design; Communication, Cultural and Media Studies; English Language and Literature; Geography and Environment (including cultural geography and environmental humanities); History; and Music and Performing Arts.

We propose a suite of flexible approaches which will enable us to accelerate the impact of our A&H research at a range of levels. These activities are positioned to take advantage of the specific types of impact opportunities offered by arts & humanities research and to support likely non-academic stakeholders; we will support researchers to capitalise on opportunities as they arise during their work and ensure that non-academic partners are paid appropriately for their time. For instance, creative commercialisation partnerships can be at a disadvantage compared to more traditional business opportunities and we are well placed to support micro start-ups and creative entrepreneurs with their first steps. We will draw on our institutional knowledge and expertise, as an institution that supports creative research approaches, to remain responsive to the needs of arts & humanities researchers and their non-academic partners throughout the process of developing impact.